'Accordez vos flutes': Reconstructing an aural history of sixteenth-century flute playing

A restoration of the performance practices of Renaissance flute consorts, being ensembles of flutes of different sizes for performing polyphonic. This project will explore the relationship of original flutes, historical pedagogies, scholarly literature and original sources of music. Aspects of interpretation described by editors and musicologists but not usually undetaken by performers, involve questions that are not answered in the original notation, for example, the 'twilight zone' area of ornamentation. These performance questions will be restored to performers and answered in rehearsals through use of working editions taken directly from Renaissance part books. Styles of performance for the Renaissance flute will be researched and rehabilitated by bringing together distinguished performers for study days, public recitals and recordings. Editions of music for flutes will be edited and published, with complete critical apparatus and essays on performance.